Development of a nutrition monitoring and diagnostic tool for clinical and non-clinical use to reduce diet-related disease.

"Project to assess the feasibility of developing a new nutrition monitoring and diagnostic tool for clinical and non-clinical use to reduce diet-related disease.

According to the BMA, poor diet has the highest impact on the NHS budget, costing around £6 billion per year, greater than alcohol consumption, smoking and physical inactivity.

The majority of children, young people and adults in the UK are not eating a healthy diet. One in five children start school overweight or obese, and a third of children leave primary school overweight or obese. Nearly two thirds of adults in the UK are overweight or obese.

Dietary Assessment's vision, and the main motivation behind this project, is to help health practitioners to better track, monitor and improve diets and to reduce the incidence of diet related disease across the globe."